The Role of Self-Construal in Affective Experiences With Music

Current understanding of how affective responses to music differ across individuals and cultures is limited, despite its importance to therapeutic and commercial applications. Most cross-cultural studies operationalise culture using geographical regions and ethnicity. Examining self-construal as a psychological structure mediating emotional responses to music offers a step-change. My project investigates the role of self-construals in affective experiences with music using self-report questionnaires and behavioural experiments. This project has potential theoretical and practical applications for research and music practitioners.